Spirited Stoke: Spiritualism in the Everyday Life of Stoke-on-Trent (SpELS)

'Spiritualism in the Everyday Life of Stoke-on-Trent' (SpELS) is a research project looking at how spirit and Spiritualism are acknowledged or hidden in the city of Stoke ('Stoke' is the popular collective name used for the six towns which make up the city of Stoke-on-Trent: Longton, Burslem, Fenton, Hanley, Stoke and Tunstall).

Spiritualism is a philosophy and religion based on the belief that the soul continues to live following the death of the physical body and that communication with spirit is possible through the channel of trained mediums. It has often been assumed that Spiritualism is a religion of the past, however, from the latest Census numbers and the on-going presence of Spiritualist churches in Britain, there is no doubt that Spiritualism is still being practised today.

As a city that has been attempting to renew its identity following industrial decline, Stoke has mainly focused on plans to regenerate its built environment and heighten its pottery heritage. However, the city has struggled to change the perception of its ultimate ordinariness. Yet, we feel that there is more that Stoke has to offer than its industrial past. For instance, few are aware that there are three very active Spiritualist churches within a seven mile radius, and one of them was the home to Gordon Higginson, the longest serving President of the Spiritualist National Union. As the city's industries were declining, Stoke was also the national hub of a thriving Spiritualist movement. We believe that this hidden legacy reveals a mysterious and enchanted side to Stoke that has been overshadowed by its industrial heritage.

The SpELS research project aims to uncover the hidden Spiritualist past of Stoke by bringing together the city, museums, and members of the Spiritualist churches in conversation. To do this, the project will feature an exhibition at the Gladstone Pottery Museum and link it with 'spirit trails' that will run to the Potteries Museum and Art Gallery's permanent collection as well as through the city - highlighting places that feature spirit in their histories. Members of the public will also have the opportunity to attend events and mediumship demonstrations, and share their own spiritual experiences. We hope that this will encourage people to reflect upon the role of spirit in their lives and give visibility to experiences that are often considered taboo.

Potential impact
The SpELS research project seeks to have an impact in the local community of Stoke-on-Trent, targeting local museums and the Spiritualist community in particular, as well as more broadly influencing debates on religion in society, curatorial practices and urban transformation. Its benefits will flow from four key impact activities:

1. Exhibitions, Trails and Events: We will engage with practicing Spiritualists, curators and artists to show how spiritual worlds can be reflected through the Gladstone Pottery Museum (GPM) exhibition. A series of trails will be developed that will link spiritual histories with everyday objects from the GPM and the Pottery Museum and Art Gallery (PMAG) permanent collections. These ways of exploring how to exhibit spirit would benefit both participants and also museum curators. We will expand the spirit trails to places in the city by highlight everyday places and spaces that have a spiritual connection. This will draw attention to ordinary buildings and houses to bring out a new layer of history that may be unknown to Stoke's citizens. The trails linking the city with the museums would give the impression that Stoke is an open-air museum unravelling a hidden heritage. In addition, we anticipate a series of events, such as mediumship demonstrations and open days at Spiritualist churches that would demystify Spiritualism and create a welcoming atmosphere for those who have always been curious to discuss it in a non-prejudiced environment.

2. Non-academic Dissemination: There will be a project launch in Stoke, as well as an exhibition and trails launch at the GPM where local press and radio will be invited to attend. The project seeks to reach out to spiritual practitioners within and beyond the Spiritualist community in Stoke, including the wider Spiritualist community and other end users with an interest in spirit. Information sheets summarising the findings will be produced and opportunities will be developed to engage with the Spiritualist National Union to share the project's findings with the national Spiritualist community. The project website will be used to present images and commentary, working papers and a blog written by team members and participants, with a facility for comment and feedback. A series of podcasts will document key stages in the research process, and Facebook, Instagram, Twitter and Storify accounts will be established to share findings and obtain comments from the wider spiritual community. We anticipate publishing an article on the project in the popular and respected spiritual magazine 'Kindred Spirit'.

3. Academic dissemination: The intention is to publish papers in a variety of academic journals. Papers will be given at relevant academic conferences, such as the Royal Geographical Society and the British Sociological Association and at a workshop hosted at The Open University towards the latter part of the project timetable. We envisage a book in the RGS/IBG book series: 'Spirited Stoke: Spiritualism and everyday encounters with spirit', which draws on materials gathered before, during and after the trails have taken place.

4. Collaboration and Archival Repository: The project is based on collaboration with the museums, the churches and practitioners to uncover a 'spirited history' of Stoke. Establishing the history of the Spiritualist churches involves gathering existing documentation and conducting in-depth interviews with members. The aim is to help the three churches create a repository of their local history. Photo diaries will be used for participants to capture their encounters with the church and with spirit in their wider lives to build up a visual record of their everyday encounters with spirit. The process will capture both individual experiences, through the diaries and photographs, and also a collectively negotiated experience of Spiritualism constructed during a subsequent sharing and discussion of images and reflections.